Photonic Health Technology

We are witnessing a transformation in the way healthcare is delivered away from hospitals and GP practises; diagnosis of disease and the monitoring of treatment are some of the key services that will instead be delivered in the home and in the community. The project aligns with this trend, also highlighted by the EPSRC Health Technologies Strategy, by developing laboratory-level healthcare technology directly for the patient. The project is part of this exciting trend by developing novel nanophotonic sensor modalities, exploring their fundamental limits and integrating them into portable instruments.

The project is conducted in the internationally leading Photonics group at the University of York in the framework of a large EPSRC-funded Programme Grant led by Cambridge University. The programme is highly interdisciplinary, bringing together researchers in nanophotonics, imaging, analytical chemistry and data science with clinicians and a large number of industrial collaborators.

The specific direction of this project relates to miniaturising the highly successful guided mode resonance sensing modality previously developed by the research group. The student will develop novel ways of integrating the sensor and camera into a tiny (< 1cm3) unit that is commensurate with the requirements of portable or implantable health monitoring devices.